Evolution of REEV Technologies Building a UK Supply Base (REEVolution)

REEVolution is an accelerated development and integration programme of new technologies, from concept through to validated components and systems intended to produce robust technology demonstrator vehicles. The aim has been to deliver high performance Range Extended Electric Vehicles (REEV) and Plug-in Hybrids Electric Vehicles (PHEV). Delivering 70-75% CO2 reductions through implementation of advanced technologies into three very different best in class premium vehicle applications, building on and using the skills of all the collaborative partners.
The project has successfully developed key UK technology suppliers with novel Ultra Low Carbon (ULC) technologies towards tier 1 capability by working with three major UK vehicle manufacturers. The goal has been to lay the foundations for a robust and globally competitive UK supply base by drawing on the product development processes of the vehicle manufacturers. The REEVolution consortium, led by Jaguar Land Rover and consists of three suppliers: Axeon Technologies Ltd, EVO Electric Ltd and Xtrac Limited; and three vehicle manufacturers: Jaguar Cars, Lotus Cars and Infiniti along with Lotus Engineering. This acceleration development was made possible by the UK Government through the mechanism of the Technology Strategy Board.